Aston University And Scout7 Limited

To develop new database architecture and applications to deliver timely and accurate player information to football clubs. To implement software development lifecycle and application of web services to improve efficiency of product development and enable 3rd party developments through APIs.